Pieced Together

_Pieced Together_ is a new immersive storytelling experience from Glowfrog Games, led by BAFTA-winning game designer Kate Killick.

The game offers cosy game fans a way to destress by mindfully sorting and sticking items into a beautifully crafted digital scrapbook, solving gentle puzzles and discovering a heartfelt, female-led story. With relaxing gameplay that supports mental wellbeing, and a distinct approach to storytelling, _Pieced Together_ bridges the gap between innovative mechanics and emotional narrative to offer a unique, heartfelt experience.

Kate Killick is a games industry veteran with over a decade of experience innovating in games. Her past achievements include awards such as the BAFTA New Media award, Apple TV App of the Year and Games Industry 100 Future Talent. In 2022 she received funding for independent projects through the Astra Fellowship Programme, and her work has been showcased at major industry events such as EGX and the London Games Festival. The demo for _Pieced Together_ was developed with funding from the Wings ELEVATE programme, a games accelerator backed by Netflix.